Teesside University and Glycoselect (UK) Limited

To develop and commercialise a microfluidic analytical tool and a purification column for effective isolation of monoclonal antibodies on the basis of glycan structures.